Weathering around the World: discovering new market opportunities for sustainable organic coatings

Background:
Tata Steel UK is one of the largest producers of pre-painted steel in Europe and produces top range products which are specified throughout Europe, primarily for use in the construction industry. To maintain this position, the organisation is constantly trying to improve the current product range and look for new market opportunities to support sales growth. These sales growth opportunities in new markets throughout the world are away from our core markets and research is required to investigate the polymer performance and climatic conditions in these new markets and determine recommendations for longevity in these markets. Through this research, recommendations can be given to the business as to the products to be used, colour choice, opportunities and product guarantees for new markets. The research will involve working closely with the Tata business and research into new sustainable product opportunities, new markets and new customers throughout the world.

The project aims of the research include:
- Working in conjunction with the business, looking at new markets throughout the world and research typical climatic conditions. From this, determining the pre-finished steel performance for various construction applications
- Working with current products and future new products and providing recommendations to the business as to product suitability per market
- Analysing materials that have been degraded through external or accelerated testing.
- Using analytical techniques such as UV, ATR FTIR and Raman spectroscopy to determine the mechanism and rates of organic coating degradation and erosion.
- Understanding how different climatic conditions affect the coating characteristics using through depth profile and surface analysis.
- Further developing non-destructive techniques to assess performance of weathered samples such as colour, gloss, blister formation and creep measurement.
- Providing recommendations to the performance in use of various pre-painted steel products in the new markets.

Potential impact
The CDT will produce 50 graduates with doctoral level knowledge and research skills focussed on the development and manufacture of functional industrial coatings. Key impact areas are:

Knowledge
- The development of new products and processes to address real scientific challenges existing in industry and to transfer this knowledge into partnering companies. The CDT will enable rapid knowledge transfer between academia and industry due to the co-created projects and co-supervision.
- The creation of knowledge sharing network for partner companies created by the environment of the CDT.
- On average 2-3 publications per RE. Publications in high impact factor journals. The scientific scope of the CDT comprises a mixture of interdisciplinary areas and as such a breadth of knowledge can be generated through the CDT. Examples would include Photovoltaic coatings - Journal of Materials Chemistry A (IF 8.867) and Anti-corrosion Coatings - Corrosion Science (IF 5.245), Progress in Organic Coatings (IF 2.903)
- REs will disseminate knowledge at leading conferences e.g. Materials Research Society (MRS), Meetings of the Electrochemical Society, and through trade associations and Institutes representing the coatings sector.
- A bespoke training package on the formulation, function, use, degradation and end of life that will embed the latest research and will be available to industry partners for employees to attend as CPD and for other PGRs demonstrating added value from the CDT environment.

Wealth Creation
- Value added products and processes created through the CDT will generate benefits for Industrial partners and supply chains helping to build a productive nation.
- Employment of graduates into industry will transfer their knowledge and skills into businesses enabling innovation within these companies.
- Swansea University will support potential spin out companies where appropriate through its dedicated EU funded commercialisation project, Agor IP.

Environment and society
- Functionalised surfaces can potentially improve human health through anti-microbial surfaces for health care infrastructure and treatment of water using photocatalytic coatings.
- Functionalised energy generation coatings will contribute towards national strategies regarding clean and secure energy.
- Responsible research and innovation is an overarching theme of the CDT with materials sustainability, ethics, energy and end of life considered throughout the development of new coatings and processes. Thus, REs will be trained to approach all future problems with this mind set.
- Outreach is a critical element of the training programme (for example, a module delivered by the Ri on public engagement) and our REs will have skills that enable the dissemination of their knowledge to wide audiences thus generating interest in science and engineering and the benefits that investments can bring.

People
- Highly employable doctoral gradates with a holistic knowledge of functional coatings manufacture who can make an immediate impact in industry or academia.
- The REs will have transferable skills that are pertinent across multiple sectors.
- The CDT will develop ethically aware engineers with sustainability embed throughout their training
- The promotion of equality, diversity and inclusivity within our cohorts through CDT and University wide initiatives.
- The development of alumni networks to grow new opportunities for our CDT and provide REs with mentors.